University of Ulster and K Hughes & Co Limited

To establish a therapeutic drug development division incorporating pre-clinical investigation and efficacy testing capability that can verify the therapeutic benefits of novel compounds extracted from mushroom and fungal sources.